University of Southampton and Covesion Limited

To develop new photonics products for changing the colour of lasers (wavelength conversion). These new products will enable new business and research opportunities in Innovate UK's identified strategic emerging market of Quantum Technology.